XAIvsDisinfo: eXplainable AI Methods for Categorisation and Analysis of COVID-19 Vaccine Disinformation and Online Debates

UK vaccination rates are in decline and experts believe that vaccine disinformation, widely spread
in social media, may be one of the reasons. Recent surveys have established that vaccine
disinformation is impacting negatively citizen trust in COVID-19 vaccination specifically. As a
response, the UK Government agreed with Twitter, Facebook, and YouTube measures to limit the
spread of disinformation. However, simply removing disinformation from platforms is not enough,
as the government also needs to monitor and respond to the concerns of vaccine hesitant citizens.
Moreover, manual detection and tracking of disinformation, as currently practiced by many
journalists, is infeasible, given the scale of social media.

XAIvsDinfo aims to address these gaps through novel research on explainable AI-based models for
large-scale analysis of vaccine disinformation. Specifically, vaccine disinformation will be classified
automatically into the six narrative types defined by First Draft. A second model will categorise
vaccine statements as pro-vaccine, anti-vaccine, vaccine-hesitant, or other.
We will investigate explainable machine learning approaches that are human interpretable: both
in detecting errors and weaknesses of the models and in providing human-readable explanations
of the models' decisions.

XAIvsDisinfo will also create two new multi-platform datasets and organise a new community
research challenge on cross-platform analysis of vaccine disinformation, as follow-up from our
RumourEval one.

Our XAI models and tools will be integrated into the open-source InVID-WeVerify plugin, for take
up by journalists and fact-checkers. The project outputs will also contribute to evidence-based
policy activities by the UK government on improving citizen perception of COVID-19 vaccines.